Impulse Portal

With the Innovation Voucher, Impulse Music Consultants have been able to access expert advice on the value of design in effectively promoting our business online. This has transformed our understanding of the relationship between design and business growth and has provided us with new skills which will help to maximise business return through our website.